Linking education and health data together to study relationships between various health factors and children's educational and health outcomes.

Scotland has some of the best health service data in the world with the ability to link nationally collected high quality health data enabling research via patient based analyses. The determinants and outcomes of health however extend beyond just the health sector and therefore linking data across different sectors provides an invaluable resource for epidemiological research. Many factors can play a significant role on children's educational outcomes including obstetric practice and pregnancy complications, birth outcomes, maternal antecedents, socioeconomic and parental factors, neonatal morbidity, early life events, childhood chronic disease and medication used either through childhood or by mothers during pregnancy.

To investigate some of these factors I have created a national linked database of education and health records pertaining to school aged children. This was created by linking nationally held ScotXed (Scottish Exchange of Educational Data) school census data and SQA (Scottish Qualifications Authority) examination data to the following nationally collected administrative health datasets:
- PIS prescribing records
- Acute (SMR01) and psychiatric (SMR04) hospital admissions and cancer (SMR06) register
- National Records of Scotland (NRS) birth and death registrations
- Maternity records (SMR02)
- Neonatal records (SMR11 and Scottish Birth Register)
- Child Health Surveillance Data (CHSP)
- Diabetes register

Technical abstract
Initial chronic conditions of interest are diabetes, epilepsy, asthma, ADHD, depression and skin disorders. These conditions can be identified via linkage of children's education records to the PIS prescribing database to provide information on prescription medications taken by children before and at the time of the school census. Disease severity will also be investigated through dose and type of medication. Other childhood risk factors of interest for poor educational outcomes include morbidity resulting in acute or psychiatric hospital admission, early life morbidity (e.g. neonatal admissions and poor early child development), birth outcomes (e.g. congenital anomalies), lifestyle (e.g. breastfed) and maternal antecedents (e.g. in utero drug exposure). Many of these factors are correlated and analyses will be done taking into account confounding factors. Additional linkages will be explored if necessary in order to uncover additional confounders.